Galaxy Zoo: Human guided in-browser optimization

This PhD project, partially funded by a Google Research Grant is at the interface between machine learning, and crowdsourced analytics for astronomy. During the PhD Tom will develop a browser-based tool that will be used by citizen scientists to generate robust 3-dimensional models for a large number of galaxies observed the Sloan Digital Sky Survey. This will be deployed as a project in Galaxy Zoo (www.galaxyzoo.org). Tom will then use the models to create mass functions of the separate components of galaxies (bulge, disc, spiral).